Metal-Organic Frameworks for Energy Applications

Metal-organic frameworks (MOFs) have a range of prospective uses such as gas storage, carbon capture, electrocatalysis and redox activity. By altering functional groups on the linkers or exchanging metal atoms in the clusters, their properties can be tuned to increase catalytic or redox activity, or to increase the variety of reactions which can take place within the MOF pores.

Since the first reports of the UiO-66 and UiO-67 MOF families in 2008 (Lillerud et al.), these structures have been noted for their stability, making them good potential candidates for a range of applications. Recent work has shown that defects in UiO-type MOFs can be harnessed to produce new phases, and, in particular, to create two-dimensional nanosheets through the incorporation of directionally-ordered defects.

This project aims to investigate further methods for synthesising dimensionally-controlled MOF frameworks such as nanosheets or nanowires, and improve understanding of their formation and properties via characterisation with NMR and powder diffraction in particular. This can be expanded to MOFs with different organic linkers, leading to exploration of their utility as separating membranes.

This project would therefore include investigation into methods of incorporating the MOF into a membrane or coating, testing its functionality for various applications.